Genome Damage and Stability Centre

Our genomes are made up of long DNA molecules that contain the genetic blueprint that tells every part of our body how to function. This vast reference library, which contains all the instructions that both allowed us to grow from an egg to an adult and dictates every function of our everyday lives, is continually being damaged. One example is our skin cells. The genome in these cells is constantly damaged by sunlight. Another is our intestines: our intestinal cells? genomes are damaged by carcinogens in food. In all our cells, simply by existing at body temperature, our genomes are constantly being damaged, at the rate of 1000 bases (the building blocks of our genomes) every hour in every cell. Fortunately, our cells contain sophisticated mechanisms for protecting our genomes by repairing all this damage. It is these protection processes that are the focus of the work of the Genome Damage and Stability Centre.
If these repair mechanisms stop working properly, there are two possible consequences. First, genetic damage (i.e. wrong instructions) can be passed on to our offspring. This could cause a genetic disease. Second, individual cells in our body can start losing information and accumulating permanent genetic changes (mutations). When this happens, cancer can result.
The Centre enables scientists of different disciplines to work together and benefit from each other?s expertise. Our work ranges from studies on the protein molecules that repair DNA inside cells, the genes that are altered in cancer cells through to investigations on cancer-prone people. Part of our research is the study of several genetic diseases in which one of the DNA repair systems is faulty. This results in the affected individuals having very high incidences of cancer, more than 1000 times higher than in the general population. By discovering the nature of the defects in people with these disorders, we are able not only to help diagnose and hopefully cure these conditions, but also to gain general insights into how cancers can arise. Over the next five years, as well as continuing our basic research, we will strengthen our links with clinicians by developing joint training programs and establishing a cancer tissue bank in collaboration with the cancer centre at the local hospital. Our work will help ultimately to design more rational cancer therapies.

Technical abstract
Cellular DNA is continually damaged, both endogenously (e.g. by hydrolysis, oxidation, methylation) and from exposure to exogenous agents (e.g. solar UV, ionising radiation, chemical carcinogens). Complex arrays of DNA damage response (DDR) pathways counteract the deleterious effects of such damage. In the past quinquennium we have established the GDSC as a unique grouping of scientists linking basic research on DDR pathways to human disease. We have also established links with the new medical school (Brighton and Sussex Medical School) and helped formulate the host institute?s vision for translational medicine. Our strength in basic science is internationally recognised and supported by our publication and grant award record. In the next quinquennium, we aim to develop our basic research in DDR pathways to include links to translation and to initiate new training programs aimed at integrating clinical approaches with our science.

Specifically, to promote training we propose to establish a 1+3 PhD program in Imaging Science and to offer five 1 year clinical fellowships to give experience of laboratory science to junior clinicians. To promote translational research links with the medical school and the local NHS Trust, we propose to establish a cancer tissue bank and set up mouse xenograft models. Finally, we propose to strengthen our basic science by introducing state-of-the-art methodologies within the grouping for Surface Plasmon Resonance (SPR), fluorescence microscopy and combined Total Internal Reflection Fluorescence and Atomic Force Microscopy (TIRF/AFM).

Our plans for the next quinquennium are integrated with the host institute?s vision for translational research. This vision aims to provide a pipeline from basic laboratory science through medicinal chemistry/clinical pharmacology to early stage clinical trials. Cancer is one of the three research themes around which the medical school was based and which underpin the translational vision (the others being neuroscience and immunology/infection). Recent investments have established the Clinical Sciences Imaging Centre (CSIC) with both fMRI and 64-Slice-PET-CT and the Clinical Investigation & Research Unit (CIRU), a fully staffed phase I/II unit on the hospital campus. The GDSC proposes to provide the basic science for the cancer theme. We intend to use the next quinquennium to further strengthen our international profile in basic science and to promote meaningful crossing points between basic and clinical scientists through joint training, shared methodology and specific resource development.